Protein misfolding in neurodegenerative disease

Technical abstract
We aim to investigate the mechanisms of protein misfolding that lead to neurodegenerative disorders, including defining how, why and when it may occur in vivo. The study of well defined model systems such as the TSEs are expected to identify mechanisms which will be common to other protein misfolding diseases. The objectives of this theme are: To define the detailed molecular mechanisms underpinning protein misfolding. To define the roles of amino acid changes in protein misfolding. To define the contribution of post-translational modifications to the misfolding process. To define the roles of misfolded isoforms of protein in the pathobiology of disease.